Physiologically relevant modelling of the aerodigestive tract as a delivery and screening platform for drugs and bioactives

We have previously developed and made commericaly available a model of the upper digestive tract. This project will expand our modelling capability throughout the aerodigestive tract, specifically to include a lung airway model, and develop the first integrated model of the large intestine including the microbiome, mucus layer and large intestinal epithelia.

In vitro systems with improved predictability allow the pharmaceutical industry to make data driven decisions early in their development pipeline, and the commercial applications for these systems are widespread and supported by the letters attached. We envisage that the first applications of these systems would be for colon and lung specific drug delivery studies, pre- and pro- biotics research, faecal transplantation studies, reflux, and host-microbiome studies.

These systems will provide platforms for modelling organ specific drug delivery, disease states and interactions between these systems.